PhD in Intelligent Multi-function RF Sensor Solutions

This research PhD would look to investigate new algorithms and hardware implementations in the emerging areas of distributed multi-function RF sensors. This project looks to leverage the disruptive COTS hardware solution to perform multiple roles on a defence platform within constraints on size, weight, and power (SWAP). The Xilinx RFSoC is a full RF system on a chip that is able to both transmit and receive on 8 channels and has significant potential to revolutionise the Electronic Warfare (EW) domain. The key steps of the project are the establishment of templates for operation as 1) Active Radar 2) Passive Radar 3) Electronic Surveillance (ES) and potentially 4) Electronic Countermeasures (ECM). These modes are typically completed by separate systems with little integration. The research opportunity is to develop algorithms and hardware prototypes that demonstrate the value of having a tightly integrated multi-function system with cognitive real-time control, which could also be expanded to multiple sensor nodes providing a distributed intelligent RF sensing solution for the future battlespace. During the PhD opportunities will be given to run experimental outdoor trials using the experimental system to prove in real-world scenarios how this sensing architecture can provide a step change in capabilities for future platforms. The research applied will leverage past project developments and hardware including the DASA RFSoC Phase 1 and 2 work (https://www.ucl.ac.uk/iccs/researchprojects/2021/jun/dasa-rfsoc-phase-1-phase-2). The RFSoC device represents an excellent opportunity to develop a cutting-edge sensor that can provide multiple sensing modes which would normally be provided by different systems. By fusing these tasks into a single device, a singular solution can enable a lower SWAP-C solution. The prior DASA work has developed both the physical hardware and FPGA coding framework for an adaptive RF sensor. This PhD can leverage this background work to develop algorithms that utilise the sensor in a distributed and intelligent manner. As part of the ICASE PhD the student can engage closely with industrial sponsor Leonardo over the 4-year period. Leonardo is one of the world's leading aerospace companies and is a leader in the area of RF sensing and FPGA design. As part of this ICASE award the PhD student will be able to take secondments at the Leonardo offices and lab facilities in Luton (EW) and/or Edinburgh (radar), and work closely with expert engineers within this research topic area.